Using AI to increase productivity in video content selection for film festivals, TV channels and video-on-demand platforms

Happy AI (a UK SME) is an innovative Artificial Intelligence (AI) development company founded by Stephen Harmston & Dr Tillman Weyde, creating a unique AI driven video solution to help TV channels, video-on-demand platforms, film festivals and companies in adjacent creative industries select video content from 1,000s of submitted films, documentaries, dramas and animations.